Medication Adherence: Closing the Loop

The global issue of medication non-adherence poses a major challenge to health and social care, leading to poor patient outcomes, medicines wastage, and a strain on already burdened health and social care systems. A rapidly ageing population, and the rising incidence of co-morbidities, complex medication regimes, and associated issues, heightens the risk and severity of medication non-adherence, and highlights the need to provide more proactive, coordinated, and continuous care.

Connected Health Systems' (CONNECT) specialist expertise and disruptive technology represents a solution to this significant multi-dimensional challenge, providing a new way to manage and understand medicines - with a key aim of driving better patient outcomes. Building on CONNECT's existing best-in-class connected device, our novel interoperable platform will enable carers and clinicians to provide better and more frequent care through accessible and actionable insights, powered by real data not guesswork.

In doing so, CONNECT unlocks the power of real-time medication data to transform care pathways, complementing the increasing digitisation and automation of health and social care, in line with the goals of healthy ageing and self-management of care.

Led by a team with prior first-hand real-world experience and proven track record building pioneering businesses together at the intersection of digital health, social care, and pharmacy, CONNECT is an agile and diverse company. Combining technology with our deep expertise in pharmacy and elderly care, we design and develop solutions that address the needs of the patients and carers we work with on a daily basis.